The Use of Nanocoatings for Increased Heat Transfer

Oxford nanoSystems (OnS) is developing a nanocoating technology for application on component surfaces to increase efficiency and lower costs for industrial heat exchange and the space programme.

OnS aims to create a benefit to multiple industries including industrial waste-heat, geothermal and refrigeration, promoting a greener economy.

Newly deployed products incorporating this technology will add value so that society can take advantage of the financial, environmental, and efficiency benefits.